University of Plymouth and Fairford Electronics Limited

To Evaluate the requirements of different markets and develop a power electronic energy saving device using innovative technology that could be incorporated into other products.